The University of Essex and Centerprise International Limited KTP 24_25 R4

To leverage AI in designing an advanced cybersecurity solution that detects threats in real-time and communicates them clearly, streamlining and simplifying responses for users at different technical levels.